Generation of entAngLement for quAntum seCure mulTIparty Computation

Quantum technologies are poised to revolutionize our society. At the core of this new scientific and technological revolution, there is entanglement one of the most peculiar phenomena in quantum physics. The ability to generate, manipulate and distribute entangled particles is a prerequisite to enable transformative scientific and industrial progress.

This research project aims for the development of efficient sources of entangled photons, adapted to the current optical fiber infrastructure.

It will concentrate on four main aspects related to

1) the design and simulation of new integrated photonics structure in collaboration with Quantopticon. In this case, Finite-Difference Time-Domain methods will be used to simulate micro-ring resonators made of high nonlinear materials and improve the integrated structures design to optimize third order nonlinearity processes and thus the efficient generation of entangled photons pairs. The innovation stands in the use of Quantopticon software

2) Microfabrication of integrated photonic structures and packaging in collaboration with UK Fraunhofer and Bay Photonics. The innovation stands in the use of new recipes to minimize optical losses in the considered material and at the coupling interface between optical fiber and integrated chip;

3) Implementation, packaging and testing of integrated components in the quantum domain by Ki3 Photonics. Optical chips will be tested in the quantum domain and integrated with efficient control electronics for the generation of pairs of entangled photons. The innovation stands in the optical scheme used to generate photon pairs which are distributed over an optical frequency comb i.e. light sources with a broad spectrum of evenly-spaced frequency modes;

4) Implementation of new quantum multiparty computing protocols adapted to the developed source of photons, using frequency and time degrees of freedom in collaboration with Galaxy Innovation. This activity will lead to the implementation of the packaged entangled photon source in a communication network with the aim to demonstrate the advantage of quantum-secure multiparty computation.